Investigating biocidal action against bacterial spores

Bacterial endospores are the most robust cells found in nature. This project concerns the development of spores for the synthesis and delivery of a range of biologics e.g. antibodies, hormones etc. A major objective concerns characterisation of the kinetics of release of macromolecules upon stimulation of spore germination, and assessment of the functionality of the spore payload.